Generation IV Piezoelectric Single Crystals

This project will explore novel compositions of piezoelectric single crystals for use in sonar and medical imaging devices. The candidate will identify materials systems with greater flexibility in tailoring properties than the current commercial systems based on Pb(Mg, Nb)O3-PbTiO3, which suffer from low maximum operational temperatures. Of particular interest as new materials are pseudo-ternary perovskite compounds based around the rhombohedral tetragonal (R-T) phase boundary in BiFeO3-PbTiO3. Potential alloying compounds include Bi(Mg, Ti)O3, Bi(Zn, Ti)O3 and MFeO3, where M is a 3+ ion such as La, Gd, Nd, etc.

The candidate will explore these systems initially in ceramic form, using conventional mixed oxide processing, to identify compositions with appropriate combinations of Tc and proximity to a R-T phase boundary, before carrying out growth trials using the Bridgman method. It is expected that the project will identify at least one new family of single crystals from which a number of compositions with properties tailored to different transducer applications will be grown and characterized.